Anti - Vibration Toolholders

Vibration in metal cutting is familiar to every machine tool operator. This phenomenon is
recognized in operations like internal turning, threading, grooving, milling, boring and
drilling. There are several reasons why vibration problems occur. They are often related to
the machine tool itself, the clamping of the tool, the length and diameter of the tool holder,
and the cutting data to be used.
Whilst anti-vibration bars are available, there is no unique fixing method for all types of
machine tool, and users currently have to develop ad-hoc fixing methods due to the very
varied types of machine.
The objective of this project is to design and develop a standard range of toolholders to
enable the maximum benefit of anti-vibration bars to be achieved. This standard range will
be developed for each of the major machine tool manufacturers. Deliverables will be
prototypes for a range of applications.
A Norwegian company, Teeness, has developed and patented Anti Vibration Boring Bars.
However, the company does not have an in-depth knowledge of tool holding, or the design
information required to design toolholders for the major machine tool manufacturers.
Currently, Teeness recommends the preferred clamping method to their customers, and
relies on the customer to work with the machine tool supplier to provide a solution.
Craftsman Tools has an in-depth knowledge in this field and is confident that it can develop
a range of toolholders for all the major machine tool manufacturers. These toolholders will
have interchangeable parts which will be suitable for different makes of machine tools, and
ensure that anti vibration bars can be fitted to all machines, irrespective of manufacturer.
The development of a standard range of anti-vibration toolholders, whilst particularly
technically difficult to achieve, is an innovative progression for the industry in terms of
radically improving the accuracy and rigidity of machine tools. The task is large and
complex, but achievable, and a big step forward for the industry.
From a company perspective, Craftsman Tools has an enviable reputation in the industry,
and whilst margins are tight, and competition aggressive, the project is extremely
necessary for the Company to maintain its market position with market led innovation.